Diamond NV Sensors for Quantum-Limited Magnetic Field Measurements

In this proposal we propose to design, build and demonstrate a quantum magnetometer, with the ability to measure extremely weak magnetic fields such as those within the human body or local fluctuations in the earth's magnetic field.

This industrial research project brings together a complementary consortium of industrial and research partners in the UK and Canada, each experts in their respective fields, including M Squared Lasers (specialists in laser systems for quantum applications), Dias Geophysical (specialists in environmental and exploration imaging), University of Saskatchewan (specialist in diamond NC centre chips), and University of Nottingham (specialists in simulation and design of field-stabilised environments for quantum sensing).